GREEN-LOOP

GREEN-LOOP addresses novel bio-based materials solutions, tackling the problem from a circular-business thinking perspective, which will enable overcoming the barrier for new manufacture tools, energy efficiency improvements and sustainable value chains. The main goal of GREEN-LOOP is to design and optimise 3 innovative bio-based materials and components for industrial sectors: construction, packaging, food, beverage, appliances and tooling. 1) multifunctional panels rubber panels with fire resistance and vibrational applications, 2) bioplastic bottle closures for oil and fruit juice, 3) wood composites bearings for plastic injection machines. The value chain of each product is optimised from raw material source to End Of Life of products, ensuring the circular economy. All manufacturing lines are retrofitted to adapt to the new enhanced bio compoundings using Artificial Intelligence. Ultrasound improvement is included in the lignin production and rubber manufacture, and Microwaves improve preheating of bioplastic on injection moulding and curing of wood composites. The whole process is monitored and presented in a virtual platform that includes KPI evaluation, business optimization in real-time, training (webinars), and social engagement.no public description